Protein Disulfide Isomerase Inhibition: A Novel Therapeutic Strategy against Pancreatic Cancer

To investigate how protein disulfide isomerase inhibition impacts pancreatic cancer metabolism and proliferation.